International Risk & Suitability Profiling

Dynamic Planner is the market leading provider of financial planning systems to financial advisers in the UK. We currently support 7,000 licence fee paying advisers, and over 1m of their clients have taken our risk and suitability assessment questionnaires. We provide users with a psychometric questionnaire to measure both risk tolerance and the importance of (ESG) sustainability along with supplementary questions to measure capacity for loss and investing experience. This information is then used by the adviser to match the client to a suitable portfolio(s) based on a proprietary forward-looking value at risk assessment. Dynamic Planner is generally considered to have the most advanced profiling system on the market and has won numerous awards for its innovation.

We work with the International Capital Market Association at the Henley Business school to include developments, research, and psychometric suggestions. We were the first provider of our kind to have regulated risk-based indices published and the UK regulator has used our framework to assess portfolios risk.

The first stage of our internationalisation project will look to perform research into the French market to create a French language question set that may be used to assess the risk tolerance of investors, including their ESG preferences and capacity for loss. These questions will be formed and discussed with industry experts in France before being exposed to a large-scale test on a representative cross-section of the expected demographic.

The survey results will be analysed and statistically tested, including:

- Data screening

- Exploratory factor analysis (EFA)

- Internal consistency tests - Cronbach's alpha statistic and item-total correlation

- Confirmatory factor analysis (CFA) - construct validity and reliability

- Regression analysis - predictive validity

Following this analysis, a complete question set can be constructed that is able to correct risk profile French investors based on their own personal risk tolerance, ESG preferences and capacity for loss.

The project will also incorporate research into the Euro currency and the makeup of their asset classes, including how we might structure risk-based portfolios using a Euro asset returns model to optimise returns, subject to risk limits, across each of the risk profiles.